The University of Sheffield and Advanced Infrastructure Technology Limited KTP 22_23 R5

To develop a solar power forecasting platform for power grid operators that uses high-resolution asset maps to improve solar power generation forecast accuracy by up to 20%.